Security-enhance-2014

This application is for a security consultant who will help us gain IL2 accreditation for our secure file sharing services. This will increase sales, and the markets we can operate in.